Device to improve adolescent engagement in the self-management of Asthma

Psychological issues are recognised as key drivers in the management and care of people suffering from Asthma. Research has found that there can be a stigma towards people with Asthma and the methods in which it is treated, this creates a barrier in the effective self-management practises of the disease especially in children and young adults
Over the years treatment for Asthma has made glacial progress in terms of change or development. This project aims to develop the way in which this treatment is administered to enhance patient management of the disease in social environments
The research undertaken will aid in determining the actual market potential, the definitive user requirements and will enable a prior cost benefit analysis to the NHS of the potential opportunity to take place before development. All of the information combined will be informative for 3D Engineering’s technology roadmap for product development.